The Governance of Military Labour Association in Europe

This project addresses a central challenge: how the labour interests of military personnel are communicated to, and negotiated with, the state. This is a recognised problem. Currently progressing through UK parliament, the government’s Armed Forces Comissioner Bill is an intended corrective to previous failings in this area. Across Europe, military personnel are advocating for inclusion in social dialogue, this being defined by the International Labour Organisation as "negotiation, consultation or simply exchange of information between, or among, representatives of governments, employers and workers, on issues of common interest relating to economic and social policy" (ILO, nd). Social dialogue is integral to the European social model, and is linked to social rights, equality, fairness, labour market competitiveness and adaptability (European Commisson, 2025). Social dialogue is bound to freedom of association (the right of workers to have their professional and social interests represented by a trade union or association) and right to collective bargaining (ILO, nd). The right to military labour association, recognising soldiers as workers able to form labour unions and associations, is contentious and unevenly accorded across Europe; it is well established in some countries but prohibited in others.
In collaboration with EUROMIL (the European umbrella organisation for around 40 European military associations and trade unions) this project maps the political conditions (social and economic norms, understandings, and interests relating to military labour) that underpin uneveness in rights to military labour association and social dialogue. The projects aims to:

Develop a novel conceptual framework. Current theorisations of military labour and its governance are sparse, fragmented, and do not satisfactorily conceptualise or analytically explain military institutions as formal domains of work and labour relations. The project will develop a new conceptualisation, 'military labour regimes', drawing on the notion of the labour regime as the social relations and institutions bringing together and stabilising arrangements of capital and labour in specific times and places to produce the conditions for certain forms of work (Baglioni 2022; Li 2017).
Deploy this framework to comparatively analyse the political conditions underpinning the uneven recognition of military labour association across three country case studies. EUROMIL describe how "a well-structured [military] social dialogue currently takes place in some European countries" whilst others "still significantly restrict the coalition and collective bargaining rights of their military personnel". Advocates for military labour association cite improved working conditions for military personnel in line with the European Union social and economic model, competitiveness with civilian labour markets, and improved organisational function, including interoperability. Such arguments are 'common sense' in some European countries, but nonsensical in others where the idea of soldiers as workers is paradoxical.
Deliver non-academic impacts with the collaborating partner whilst building out from this partnership to engage broader stakeholder communities. The project has been codesigned with EUROMIL to address a gap in their evidence base on European military labour governance and directly shape their approach. Understanding the political conditions enabling or restricting military labour association will enable EUROMIL and member organisations to design and justify meaningful models of social dialogue within diverse European political contexts. Beyond this partnership, understanding why social dialogue does and does not emerge in particular contexts will have applications for organisations such as the ILO (a United Nations agency aiming to improve working conditions and social rights globally) and the Ministry of Defence and British government.